Multi-objective Optimization Capability for Heterogeneous LWR Fuel Assemblies Supercells and Cores

Due to boundary assumptions in the mathematical modelling of fuel assemblies it is suspected that gains could be achieved with larger unit models of the physical systems. However, due to the large computational load of modelling these systems it has not typically been efficient to model so-called supercells, or indeed entire cores, because 'black box' optimisation (where the optimiser repeatedly tests candidate solutions) take an exceptionally long period of time.
The PhD will look at approaches to modelling larger areas than have been typically considered, and will cover the novel methods required to do this.